University of the West of England and Participa Limited KTP 23_24 R5

To develop an automated and data-driven platform for generating and submitting planning applications for wind turbines. This digital platform will facilitate greater numbers of applications to be completed, with a stronger evidence-base, leading to increased levels of success and delivery of new wind turbines and turbine sites in the UK.